Feasibility studies of compact cold set corrugator machine

Our project is the testing of the demonstrator model of our cold set corrugator machine, which will make corrugated board for the packaging industry. This revolutionary machine: * is a fraction of the size of a conventional corrugator * radically reduces the amount of energy needed to produce corrugated packaging, both in making and transporting the board * costs approximately one-sixteenth the price of the conventional machine * has been developed over the past eight years; two successful prototypes have been built * is fully compatible with the admirable recycling record of corrugated board, which is almost 80% made from recycled fibres, and of which over 80% will in turn be recycled * gives end users of corrugated packaging a cost saving of approximately 38% * enables end users to produce their own bespoke corrugated packaging in house and on demand – an impossibility at present * saves road miles, wastage and storage space